Charting the Sources of Brexit: Lessons for Canadian-UK Relations

The Brexit vote is arguably the most important European event since the end of the Cold War. In this project, we ask, what are the sources of the Brexit vote, and what lessons does this hold for Canada, and for Canadian-UK trade relations? A number of studies have converged on trade competition as the best predictor of attitudes towards Brexit: those geographical areas in the UK that contained industries most exposed to import competition were significantly more likely to vote Leave. These different studies share a similar empirical strategy, which has been applied to the US and the UK, but never to Canada. This knowledge synthesis project sets the stage for doing so. Our premise is that Canada is not immune to the backlash against global governance that gave rise to Brexit in the UK. Given the recent flurry of ambitious agreements signed by Canada, our suspicion is that any economic downturn could turn popular opinion against globalization, in ways that would affect Canada's relationship with the UK. We know Canada is exposed to similar levels of trade competition as the UK, and that it has work to do in helping alleviate the resulting labor dislocation. This ties in to the second subtheme of our project: trade adjustment. While labor dislocation driven by trade competition is correlated with backlash, there is also considerable evidence that these sources of discontent can be successfully addressed through domestic redistribution schemes. We compare the trade adjustment approaches in the UK and Canada, and the extent to which these have successfully addressed discontent in the areas "left behind" by globalization. In sum, we collect the state of knowledge on the most salient example of backlash against global governance in recent years and we ask: to what extent is Canada similarly prone to such backlash, how might this affect relations with trade partners like the UK, and how can domestic redistribution schemes alleviate these tensions? Brexit is a teachable moment; here we seek to learn its lessons.

Potential impact
The questions we pose could hardly be more relevant to current policy decisions. We ask whether backlash to economic openness may take place in Canada. If so, in what parts of the country would it most likely manifest, and how would this impact Canada's relations with the UK?

We seek to engage policy-makers not only at the project's end, but throughout the knowledge synthesis process: we are especially interested in whether the data match policymakers' beliefs. Do policymakers see trade competition as a key driver of backlash against integration? Which trade compensation policies work best to alleviate the labor adjustment that we suspect is linked to backlash against international integration? We are interested in comparing what the data suggest with policy-makers' own beliefs. For this purpose, we will engage with strategic policy analysts at Employment and Social Development Canada (ESDC), where our Canadian team members have existing ties.

We put special emphasis on communicating our findings to the policy community. Here, our best ally will be the newly-founded Max Bell School of Public Policy at McGill. We have already secured an expression of interest from its director for an expert workshop that would bring together our McGill team members, policy-makers from Global Affairs Canada (GAC) and economic policy analysts from the British Consulate in Montreal, for an half-day meeting to discuss the state of knowledge about backlash against integration in Canada and the UK.

We are aware that policymakers have interest in scholarly findings, but little time to dig through discrete findings. The knowledge synthesis exercise is perfectly suited for producing knowledge in a format optimally suited for policymakers on both sides of the Atlantic looking for an overall sense of the academic consensus on our three questions of interest. To this purpose, we plan to produce a white paper specifically aimed at policymakers that will summarize the findings of our report, in a way that can target the policy community beyond the few individuals who will attend the half-day meeting hosted by the Max Bell School of Public Policy.

International trade issues have rarely been as salient for the general public. Trade treaty (re)negotiations and tariff barriers are suddenly front page news, with the potential to seriously impact inter-state relations. As scholars studying these questions, all four members of our research team have consciously increased their presence in the public debate in the last two years: we regularly appear on television and radio, and write op-eds in newspapers and essays in general interest magazines. These contributions require knowledge that goes far beyond one's own scholarly findings: what addressing such broader audiences requires is a general understanding of the social phenomena underlying the backlash against globalization. This project offers us the opportunity to assemble exactly this broader picture just as it's developing, by synthesizing the available knowledge on (i) the source of backlash against globalization as seen through the key event of Brexit, and (ii) the domestic programs in Canada and the UK that exist to alleviate these pressures, and their respective success. To effectively reach these broader audiences, we need to be present across a number of different venues.